University of the West of Scotland and BASH'D Limited

To embed business management skills, practices, systems and process in support of sustainable UK expansion whilst retaining core brand values and customer loyalty.